ECDCforHEV_Characterising the interplay between dendritic cells and high endothelial venules in cancer

Transmigration of T-cells into tissues occurs in specialised regions of post-capillary venules, termed high endothelial venules (HEVs). HEVs are lined by a distinct population of high endothelial cells that are characterised by their unique morphology and expression of PNAd, a potent L-selectin ligand. Homeostatic HEVs are restricted to lymphoid tissues with lymph node (LN)HEV identity imprinted by constantly migrating peripheral dendritic cells (DCs). Ligation of the afferent lymph, or depletion of DCs, have both been shown to result in loss of LNHEV identity. Peripheral HEVs arise during chronic inflammation, with tumour (t)HEVs correlated with improved survival and therapy response in multiple human cancers. Despite activated DCs accumulating near the tumour vasculature, whether interactions between DCs and endothelial cells (ECs) have a role during tHEV generation has yet to be proven. Using multiplexed imaging and spatial transcriptomics this project will characterise DC and EC interactions and confirm or refute the hypothesis that DCs are involved in tHEV identity. By describing the tHEV niche and understanding how these specialised regions are regulated, this project can have considerable impact in the treatment of cancer patients, as well as informing future lines of therapeutic interventions.